Electrical Engineering Support for a wireless LED dress

Guerilla Dance Project (www.guerilladanceproject.com) are an augmented dance company specializing in fusing movement & technology together to create dance for the 21st Century. Our award winning work has been seen all over the world including USA, Brazil, China, Indonesia & across Europe. We used our Innnovate UK voucher to bring in specialist electrical engineering help to tackle developing our working prototypes to a production ready models of our wireless wearable midi controller, and a wireless reactive LED dress. Guerilla Dance Project (www.guerilladanceproject.com) are an augmented dance company specializing in fusing movement & technology together to create dance for the 21st Century. Our award winning work has been seen all over the world including USA, Brazil, China, Indonesia & across Europe. We used our Innnovate UK voucher to bring in specialist electrical engineering help to tackle developing our working prototypes to a production ready models of our wireless wearable midi controller, and a wireless reactive LED dress.